Connecting the electroweak and gravitational scales post LHC

The Large Hadron Collider is exploring the last energy frontier of the Standard Model, a scale that theory had anticipated to be the gateway to new physics beyond. The experimental data however shows no signs of new scales sending theorists not simply back to the drawing board but further back still to revisit the arguments and principles that became standard in the field. Central to those arguments is the treatment of the Plank mass (the scale of quantum gravity), loop corrections, naturalness and effective field theories (EFT)